Near You Now

The Near You Now Demonstrator will enable customers to access hyperlocal media stories from a range of publishers on mobile devices based on relevance at their precise location. Publishers, large and small, will have the opportunity to syndicate content and share revenue. This new collaborative ecosystem will result in more relevant local media services for end customers, deeper engagement and monetisation opportunities for large regional publishers and a more sustainable future for hundreds of smaller independent hyperlocal media producers across the UK.